Automated High Throughput Machine Learning-guided Condition Optimisation for Biocatalysis

Condition optimisation for chemical transformations is key for a successful transition between early and late-stage pharmaceutical development, where small improvements in reaction yield can have massive influence on economic viability. Moreover, optimising catalysis for sustainable processes does not only have significant impact on the processes CO2 burden, but opens future avenues for truly circular economic solutions. However, condition optimisation itself is time consuming and resource demanding due to the vast parameter space. Digitisation, and machine learning methodologies are starting to have an impact in streamlining those approaches, with first successes in the space of high throughput experimentation, but no big advances in the most sustainable way of catalysis, namely biocatalysis.
We propose to target the optimisation of biocatalytic reactions using an integrated combination of automated high-throughput and machine-learning approaches. Such systems have already shown good success in efficiently improving chemical reaction systems, and are thus timely to apply to biocatalyst systems. A key integration, due to the complexity of the biocatalytic system, will be the coupling to molecular dynamics information to further inform the next-generation of biocatalyst design.